The impact of cell retention devices in the industrialisation of perfusion processes for recombinant protein manufacture

With their increasing interest, it is important to understand the process development and industrialisation requirements of perfusion processes. Most studies in literature have so far focused on optimisation to reduce media consumption and increase productivity. Few studies have looked at the impact of cell retention devices and the action of pumps for fluid transfer between bioreactor and the cell retention devices. This project aims to establish the impact of cell retention devices in the industrialisation of perfusion processes. In particular, the project aims to determine the characteristics of perfusion culture when using different strategies (e.g. using pluronic F68 as shear-protectant for cells) or different cell retention device operation or when running at different scales. The product quality and impurity profile of the resulting perfusate will be investigated and their impact on downstream process steps will be assessed, e.g., their impact on resin properties during the lifetime of the affinity chromatography operation.
The project will address the following bioprocess challenges:
- the optimised operation of cell retention devices under different perfusion strategies or targets
- the method of obtaining a consistent product profile and quality of perfusates for robust downstream processing.
- the operation of perfusion processes at different development scale (e.g., 250 mL and 1L) to produce the same quality of bioprocess material for downstream processing.

Potential impact
The CDT has a proven track record of delivering impact from its research and training activities and this will continue in the new Centre. The main types of impact relate to: (i) provision of highly skilled EngD and sPhD graduates; (ii) generation of intellectual property (IP) in support of collaborating companies or for spin-out company creation; (iii) knowledge exchange to the wider bioprocess-using industries; (iv) benefits to patients in terms of new and more cost effective medicines, and (v) benefits to the wider society via involvement in public engagement activities and impacts on policy.

With regard to training, provision of future bioindustry leaders is the primary output of the CDT and some 96% of previous EngD graduates have progressed to relevant bioindustry careers. These highly skilled individuals help catalyse private sector innovation and biomanufacturing activity. This is of enormous importance to capitalise on emerging markets, such as Advanced Therapy Medicinal Products (ATMPs), and to create new jobs and a skilled labour force to underpin economic growth. The CDT will deliver new, flexible on-line training modules on complex biological products manufacture that will be made available to the wider bioprocessing community. It will also provide researchers with opportunities for international company placements and cross-cohort training between UCL and SSPC via a new annual Summer School and Conference.

In terms of IP generation, each industry-collaborative EngD project will have direct impact on the industry sponsor in terms of new technology generation and improvements to existing processes or procedures. Where substantial IP is generated in EngD or sPhD programmes, this has the potential to lead to spin-out company creation and job creation with wider economic benefit. CDT research has already led to creation of a number of successful spin-out companies and licensing agreements. Once arising IP is protected the existing UCL and NIBRT post-experience training programmes provide opportunities for wider industrial dissemination and impact of CDT research and training materials.

CDT projects will address production of new ATMPs or improvements to the manufacture of the next generation of complex biological products that will directly benefit healthcare providers and patients. Examples arising from previous EngD projects have included engineered enzymes for greener pharmaceutical synthesis, novel bioprocess operations to reduce biopharmaceutical manufacturing costs and the translation of early stem cell therapies into clinical trials. In each case the individual researchers have been important champions of knowledge exchange to their collaborating companies.

Finally, in terms of wider public engagement and society, the CDT has achieved substantial impact via involvement of staff and researchers in activities with schools (e.g. STEMnet), presentations at science fairs (Big Bang, Cheltenham), delivery of high profile public lectures (Wellcome Trust, Royal Institution) as well as TV and radio presentations. The next generation of CDT researchers will receive new training on the principles of Responsible Innovation (RI) that will be embedded in their research and help inform their public engagement activities and impact on policy.